Writing for Mass Observation: Ways of Knowing Everyday Life

This Sociology PhD project will explore the material and visual aspects of The Mass Observation Project (MOP), an archive that generates qualitative written material on people's everyday lives at a large scale. MOP involves the use of 'directives', a series of questions and suggestions for writing, sent to hundreds of volunteer respondents three times a year. They have written about a huge range of topics, for example, about their dreams, hopes and fears; their understanding of gender and sexuality; their family secrets and relationships with siblings; their views on protests and riots; their experiences of school, illness and holidays; their views on politicians and the monarchy, and a vast wealth of other topics. Many have been writing for over a decade and some of them have been writing for over 30 years, producing extraordinary longitudinal insights in the changing nature of British society.
Research with MOP tends to focus on the narratives that people tell, resting primarily on the textual aspects of their writing. This project will draw on the writing that MO respondents produce, but will importantly draw this into closer dialogue with the visual and material culture aspects of their submissions and of the archive, looking, for instance, at the way people write on old scraps of paper or the back of knitting patterns; the visual aspects of handwriting; the drawings, doodles and photographs that they submit; or the cuttings from newspapers and magazines that they send in.
The PhD Project is funded by an ESRC CASE Scholarship from the NWSSDTP. It will be an interdisciplinary project bringing together sociology with archive studies, and based in the Sociology Department at the University of Manchester. It is supervised by Dr Andrew Balmer, Prof. Sophie Woodward, Dr Benjamin Wiggins and Kirsty Pattrick.